Household air pollution and risk of esophageal cancer: a case-control study in Western Kenya

Esophageal cancer is the third most common cancer and cause of cancer death in both men and women in Kenya, with 3000+ newly diagnosed patients in 2012. This pattern is common to other East African countries and West Kenya appears to have extremely high rates of the disease. This status contrasts to much of West Africa where the cancer is extremely rare, i.e. 40 times lower. Sadly, the majority of these patients pass away within 6 months of their diagnosis, few being able to afford the limited treatment options. Additionally, up to 15% of patients are very young, in their 20s and 30s. Despite researchers having known about this unusual disease pattern since the 1950s, the risk factors for the disease had hardly been studied prior to 2014. Consequently, there are no targeted strategies to prevent the disease, and no prediction models to identify who might be at high risk of the disease, people whom may benefit from early detection.

In 2014, we - i.e. the Kenya PI Dr Diana Menya of Moi University, Eldoret - commenced the first comprehensive study of lifestyle, environmental and genetic factors for esophageal cancer in Kenya. The study was conducted at the Moi Teaching and Referral Hospital, Eldoret, which serves a catchment population stretching to the Ugandan border. In the study, patients newly diagnosed with esophageal cancer were compared to hospital patients and hospital visitors who did not have the disease. The study blood and tumour samples were also collected for genetic analyses. Results from the study have shown that alcohol and tobacco contribute to the disease in older men, but not in women or in young patients, a knowledge gap which the present study hopes to fill through a UK-Kenya collaboration between Dr Menya and Dr Daniel Pope, a household air pollution expert from the University of Liverpool. This study hypothesizes that household air pollution, from using biomass for cooking in poorly ventilated kitchens, is a large contributor to esophageal cancer in the young and in women, through traditional domestic roles associated with cooking. Household air pollution from biomass and coal use is already an established lung carcinogen, but few studies have examined its influence on esophageal cancer. However, work in an Iranian area of high esophageal cancer rates has shown that chemical compounds formed after combustion of biomass fuels are implicated in esophageal cancer risk in that setting.

In this UK-Kenya collaboration, we propose to continue the core study as previously successfully implemented, and add to it an in-depth component on household air pollution as measured in kitchens and for personal exposures during household visits to a subset of female and younger (< 40 years) participants who live within reach of the referral hospital. A detailed analysis of oesophageal cancer risk with household air pollution will be provided and finally, considering a range of lifestyle and environmental risk factors, a comprehensive report on the strategies needed for primary prevention esophageal cancer in Kenya will be developed. Rates of this disease have declined in many areas of the world - Kenya should be able to follow this trend.

Technical abstract
Squamous cell esophageal cancer is a poor prognosis common cancer in Kenya. The current aetiological model for its peculiar global geospatial variation points to the presence of a dominant environmental factor, on top of which lifestyle factors operate. In Eldoret, West Kenya, a hospital based case-control study was successfully set up by our Kenyan PI, Dr Diana Menya, in 2014 and now includes 400 case and 400 controls. It includes a comprehensive questionnaire-based assessment of household air pollution as well as other lifestyle factors. Controls are age and gender frequency-matched to cases, recruited from hospital visitors and short-term or day patients. Biospecimen collections include blood, urine and tumour samples. In the present study, we will expand this study to improve exposure assessment for suspected environmental factors, in particular of household air pollution. In addition to the on-going data collection, household visits will be made to each consenting case and control participant who indicate potential exposure to household air pollution (HAP), often through cooking activities. In the home, participants or their proxies will be provided with a microPEM 24-hour monitoring to measure PM2.5 and PM2.5-bound polycyclic aromatic hydrocarbons. Air concentration levels will be compared to WHO standards and their determinants analysed, to produce a current and lifetime HAP exposure prediction model which will then be applied to the full case-control study (650 case: 650 controls). Using this improved HAP exposure, we will investigate whether HAP is a risk factor for esophageal cancer and we will estimate corresponding population attributable fractions to esophageal cancer in Kenya, overall and for demographic/exposure groups. These fractions will also be compared to those for other risk factors, to feed into Kenya's next (due 2023) cancer control plan.

Potential impact
We have provide a detailed description of the wider societal and academic impacts of our research in the Pathways to Impact document. We propose to quantify the role of exposure to household air pollution (HAP) from solid fuel use for cooking in the aetiology of esophageal cancer (EC) - a hitherto under-researched but significant risk factor (87% of households in Kenya rely on solid fuel for cooking) that particularly affects women and young children due to traditional domestic roles. This study will provide important findings in three main areas: (i) the evaluation of HAP as a risk factor for esophageal cancer (EC); (ii) primary prevention of EC in Kenya, through reduction of HAP exposures and (iii) if the magnitude of associations with EC found are strong, they can be incorporated into risk-prediction models for EC as a first step to identify individuals with high risk of EC in Kenya. The factors being studied are particularly attractive because modifications would have benefits for multiple health endpoints and they are relatively easy to communicate.
1. Examining HAP as an esophageal carcinogen which provide important results, not only for Kenya, but globally. Quantification of EC burden attributable to HAP exposure will allow prioritizing risk mitigation for EC.
2. Providing further evidence for the role of HAP in non-comminable disease burden supports global efforts to address the problem of HAP through supporting LMICs scale use of cleaner technologies and fuels. Our multidisciplinary team will produce robust scientific evidence, which will be carried forward for the development of effective policies and interventions to translate findings for the improvement of community health. HAP reduction is now on international and national health agendas, as endorsed by the World Health Assembly in 2015, and at the heart of Sustainable Development Goal 7 on Affordable and Clean Energy. The UK PI Dr Daniel Pope and investigator Dr Elisa Puzzolo are both highly engaged in efforts to promote global clean energy access for health, and are well placed to deliver the study's results to policy makers tackling HAP (CLEAN-Air(Africa) NIHR Global Health Research Group). Kenya has engaged with this agenda and situational analyses for transitioning to LPG as a clean fuel has been undertaken, engaging with multiple cross-sector stakeholders. The majority of the Kenyan population (87%) use biomass as their fuel source i.e. a population set to gain from a shift to LPG. With logistics and cost barriers, household use of LPG will be more challenging to achieve in the rural Kenyan setting in the short-term, but his population may benefit from improved biomass cook stoves in the interim. Further, in areas of very high EC risk, where extended families are themselves aware of multiple affected cases (and no yet-established genetic familial risk), individuals and local authorities may be incentivised to take action to reduce HAP exposures if HAP is a contributor to EC.
3. In addition to HAP, other EC risk factors assessed (e.g. alcohol, tobacco, oral health, hot beverage drinking) - are also either important risk factors for multiple NCDs, or are easily modifiable and communicated risk messages. The prospects for prevention are real for a cancer like EC. In Kenya, EC has been the 3rd most common cancer (both genders) for 40 years, with no sign of a decline in incidence. In 2012, there were an estimated 3400 new ECs diagnosed in Kenya, but with population ageing and expansion, by 2030, this annual patient burden will have more than doubled. If primary prevention through informed risk factor reduction could achieve a 25% reduction in incidence, by 2030 over 2000 new EC cases could be avoided each year. With low survival (median 5 months), this translates into approximately the same number of avoided deaths, about 15% of which occur at very young ages (<40 years).